Impact

There’s an increasing demand from customers for their suppliers to be ethical, but how do you gauge a company’s ethics? Organisations are currently recording and reporting their social impact manually using standard office software, making reporting inconsistent, costly and time consuming. Impact is an online software-as-a-service to consistently record corporate social responsibility, participation in company-wide programmes and individual contributions, for visual and narrative reporting of social impact.